Novel optical potentials for Quantum Computing and Simulations

The key idea of the present proposal is to combine the respective advantages of the two platforms, namely tweezers
and lattices by generating a new generation of optical potentials that combines tweezers with lattices.
In particular, this will be implemented at the so-called magic wavelength of the clock transition of Strontium. In a
crucial advantage to all previous platforms, the use of exclusively the magic wavelength will ensure that internal qubit
coherence (encoded in the clock states) will remain intact under the combined lightfields.

This PhD project will form a central part of the work in WP6 and contribute to all deliverables and milestones,
as well as act as an excellent starting point for work in phase three.

This PhD project will contribute significantly to the whole cold-atom work package and form an excellent basis
for the work planned in phase three. We are already working closely with the groups in Strathclyde and Oxford,
and the student would be expected to collaborate with those groups on the experimental techniques and their
theoretical description.